Machine Learning Algorithms for Diabetes Management

Clinical decision support systems for diabetes management are software tools designed to help people with diabetes to improve blood glucose control in their daily routine. For example, these can be used to notify users of potential future adverse events (i.e., high and low blood glucose), suggest the administration of insulin doses, recommend the intake of carbohydrates to recover from low glucose levels, or provide suggestions to prevent exercise-induced low glucose.
In this project, we aim at developing a deep learning-based decision support system (e.g. recurrent neural networks) which will account for the complex dynamic temporal nature of blood glucose regulation. In particular, the system will aim at accurately forecasting glucose levels; recommending therapeutic interventions to optimise glucose control at meal time, bed time, and before practicing physical exercise. To create such system, two rich clinical datasets obtained from two clinical trials carried out at Imperial College (ABC4D and ARISES) will be used. Finally, prospective clinical trial will be carried out to validate the developed machine learning algorithms.